Teesside University and Binding Solutions Limited KTP 24_25 R1

To develop cold agglomeration technology for products suitable for direct reduction and hydrogen direct reduction steel making processes.